Proof of technical feasibility and economics of a disruptive low-cost variable speed drive technology

The penetration of VSDs in the drive market is growing, however, high upfront cost and long payback are major barriers to their widespread uptake. CEPower have developed a patented induction motor technology, with two stator windings and a brushless rotor, that only requires a fractionally-rated inverter to achieve similar performance and efficiency as those of commercial VSDs. Its main applications include a wide range of industrial variable speed pumps, fans and compressors. This project aims to prove the technical feasibility and quantify the performance and economics of CEPower's VSD technology through design optimisation, build and testing of a 40 kW prototype system.